Ion irradiation of advanced nuclear fuels

This research project will focus on utilising ion beam facilities to irradiate advanced nuclear fuel materials, such as UN, and advanced fuel forms, such as TRISO coated particles. This will provide further understanding on how they may behave in-reactor, prior to and supporting in-reactor irradiations. The project will align with in-reactor irradiations due to be performed by the industrial partners over the project timeframe. This will allow for direct comparison between neutron and ion irradiation damage, developing fundamental understanding and material specific knowledge. Consequently, the findings of the PhD research will contribute to accelerating the application of these promising fuel materials.